HERO (Healthcare Electronic Records in Organisations)

A major innovation in the NHS is a fully electronic patient record (EPR) that allows data to be transferred (e.g. between general practice and pharmacies or hospitals), and which also provide automatic prompts to make sure the doctor or nurse remembers to do the right tests and provide the right treatment (evidence based practice). But medical work is complex, and the EPR does not fit seamlessly into the way doctors, nurses and managers tend to go about their business. This study, which draws heavily on recent theoretical and methodological insights from organisational scientists in the USA, takes a new look at what the EPR is really for. Instead of considering it as a container for knowledge about the patient, we view the EPR as an ORGANISER for collaborative work practices around the patient s unfolding illness trajectory. In other words, the EPR tells the numerous health professionals, administrators and managers what they have to do when and in what order (and where the patient has to be), to ensure that an appropriate package of care is delivered. We will use a multi-method, multi-site case study approach (based on the work of Yin) to study these work practices and how the EPR enhances, develops, and threatens them. The goal of the research is to produce a pragmatic model for supporting NHS organisations in implementing the EPR and comparable complex technologies.

Technical abstract
BACKGROUND: The electronic patient record (EPR) is a uniquely complex innovation. Research on the EPR has mostly taken an experimental approach (e.g. tested the impact of particular technologies and implementation strategies on satisfaction and outcomes) or looked qualitatively at the doctor-patient consultation. A new approach that addresses the organisational dimension more explicitly and rigorously is urgently needed.
AIM: To explore the dynamic relationship between the EPR and the system of practice into which it is being introduced, with a view to illuminating (and overcoming) barriers to reorganised work practices.
THEORETICAL APPROACH: Our innovative approach extends recent work by leading organisational sociologists in the USA. It (a) recognises that a key function of the EPR is organising the collaborative work practices of groups of professionals, often across organisational boundaries; (b) sees these practices as taking place within a complex system of people and artefacts in which roles, identities and scripts are shaped and constrained by the wider system (and which in turn shape the system); (c) considers how these work practices and the technologies that support them evolve with time.
DESIGN AND METHOD: We will use an adaptation of Yin?s multi-method case study approach. In Phase 1, we will conduct a detailed ethnography of one case (a GP practice implementing the EPR, and the organisations and sectors with which it links). We will focus on four particular genres of the NHS electronic record: NHS Care Records Service, Electronic Transfer of Prescriptions, Choose and Book, and Map of Medicine. Taking the illness trajectory of real patients as our focus of inquiry, we will use detailed qualitative analysis to identify a set of provisional themes in work practices, organisational routines and professional identities that appear critical to successful implementation (and/or which explain resistance). In Phase 2, we will systematically select a wider set of cases to test these themes prospectively using both qualitative and quantitative methods in a formal cross-case analysis. We will follow both micro level changes in individuals? work practices and macro-level changes at system level, and explore the interplay between these. Analysis of this rich and complex data set will allow us to build a theory-driven model for supporting the implementation of different EPR genres in different contexts and settings. In Phase 3, we will work with a new sample of cases (GP practices in a later wave of EPR roll-out) to apply and refine this model.